Cyclic homology and equivariant Chern characters

The goal of this project is to give explicit formulas for equivariant Chern characters of proper actions of discrete groups, using delocalised equivariant cohomology and cyclic homology.